Art, Activism, and the AIDS Crisis in Britain (1987-1996)

This project will examine art produced in relation to the HIV/AIDS pandemic in Britain from 1987 to 1996. The historian
Simon Watney argued that British governmental policies and their collusion with the media infringed upon the
representation of AIDS, leading to a 'crisis of representation'. Indeed, several contemporary British artists, such as Pratibha
Parmar's Reframing AIDS (1987) and Isaac Julien's This is Not an AIDS Advertisement (1987), sought to address the
representation of AIDS through their work. However, these artists, or their artworks, have received very little attention within
the canon of British art history. The project seeks to address the lack of attention these artists received by interrogating
their place amongst two movements in play at the time: the Black British Arts Movement, and the Young British Artists
(YBAs). The rise of the YBAs meant that artists who were part of the Black British Arts Movement were obscured by the
apolitical zeitgeist at the time. However, the writer Isabel Waidner recently argued that the YBAs also obscured art
produced in relation to the AIDS crisis. The aim is to interrogate how these periodisations hinder the canonisation of art
produced in reaction to HIV/AIDS. Section 28, passed in 1988, which prohibited the 'promotion' of homosexuality in schools
and local governments also hindered the visibility of these artists and artworks. Tate, as a public institution, may have been
impacted by such policies and so another question the project will investigate is the organisation's collecting practices and
exhibitions at the time.